Building to Intelligent Style Transfer of 3D Character Models

To investigate how modern AI techniques, particularly machine learning, can help create useful tools for 3D artists in the creation or animation of 3D characters.

I will have a particular focus on style transfer or motion or visual content. For instance, given the motion capture (mocap) data of multiple dogs, can we learn a motion aligned mapping between them? and if so, can we train a generative model conditioned on shape which can both control the character (e.g. via a neural character controller) whilst interpolating between shape, or more generally style, in real time?
I will also consider if we can transfer the style from different media (e.g. from video/image) to mocap. As such, I will be considering many interpretations/definitions of 'style' pertaining to both motion and visual content.

The project will most likely leverage the motion capture data of dogs collected by CAMERA to investigate and attempt to develop data-driven techniques towards the aforementioned purpose.
The rich variety of morphologies present in the mocap data presents opportunities to exploit and develop techniques of style transfer of motion, or applied to character shape/mesh directly, as well as exploit the multimodality of the data (mocap markers + synchronised RGB-D video).
I will also consider how we can use such data to try to solve one/few-shot style transfer problems.

The project is also concerned with the interdisciplinary aspects of such techniques. These include the ethical implications of future creative techniques that may eventually approach realism (analogous to concerns of deepfakes) or have social impacts (eg what effect, if any, do productivity tools have on jobs in the creative industries). These also include the potential applications of my research on style transfer to both the creative industries themselves (e.g. film, games, etc) and clinical settings, such as kinesiology.